Targeting lysine metabolism for treatment of epilepsy in tuberous sclerosis complex

Tuberous sclerosis complex (TSC) is a genetic disease caused by changes/mutation in the TSC1 or TSC2 genes. This causes tumors to grow in various body parts. In the brain, these tumors form a structure called 'tubers'. These tubers lead to 80% of TSC patients experiencing epilepsy. Importantly, epilepsy in TSC does not respond to currently available anti-seizure medications.
A drug called everolimus is the current main treatment for TSC. Although this drug is effective for other symptoms of TSC, everolimus only controls epilepsy in 30-60% of patients. So, many TSC patients continue to have seizures in their daily life, which negatively affects their quality of life. Unfortunately, uncontrolled seizures in TSC can cause sudden unexpected death in epilepsy (SUDEP), which remains the leading cause of death in TSC patients. Thus, there is a need to better understand the causes of epilepsy in TSC so that we can identify better treatments. This is in-line with our patient engagement efforts through Tuberous Sclerosis Association in the UK that showed epilepsy remains a top research priority for the TSC patient community.
Previously, we have collected surgical brain samples from TSC patients and found that in the tuber where the epilepsy originates from, there is an increase in the breakdown of lysine. Lysine is an amino acid (a building block of proteins) which cannot be made by the body - it comes from what we eat. Lysine is broken down into a substance called 2-aminoadipate by an enzyme called AASS. In TSC patients, we see higher levels of AASS and an accumulation of 2-aminoadipate in the brain. We also know that 2-aminoadipate causes seizures in mice brain. So, we suspect that the accumulation of 2-aminoadipate in TSC brain caused by increased AASS levels may contribute to epilepsy in TSC.
In this study, we hope to test our theory of whether targeting lysine breakdown is a viable target to developing new treatments for epilepsy in TSC. To do this, we will use stem cell models of TSC. Stem cell is a cell that can grow into any cell types in the body, including brain cells. We will use previously generated stem cell from TSC patients; by our colleague in the UK and USA; and generate new stem cell models of TSC. Currently, all available stem cell models are of White Caucasian background and thus, do not represent the reality of the patient community. We will specifically generate stem cell models of TSC from Black and Asian ethnic background; and make them accessible to the broader research community. Using these diverse stem cell models, we will first measure lysine breakdown and seizure activity to validate these models.
Next, we will test three strategies of targeting lysine breakdown:

We will test if lowering the amount of lysine; as can be done in low-lysine diet in human; can reduce seizure activities in the cells.
We will study if genetic reduction of the enzyme AASS can reduce lysine breakdown and subsequently, seizure activities.
Together with our collaborator at Newcastle University, we will test their new drugs that stop the AASS enzyme from working; and see if the drug molecule can reduce seizure activities

Collectively, these set of experiments will determine if targeting lysine breakdown is a viable target for future development of new treatments for epilepsy in TSC.